Using CRISPR/Cas9 genome editing to facilitate antibiotic discovery in novel Streptomyces species

Antibiotics are some of our most important medicines; they treat a range of infectious diseases and are also used to prevent infections in immunocompromised patients such as those undergoing chemotherapy or organ transplant surgery. Unfortunately, microorganisms are increasingly developing resistance to our current antibiotics, meaning the antibiotics no longer work as effectively. New antibiotics that have activity against resistant microorganisms are urgently needed. Around two-thirds of currently used antibiotics were developed from compounds made naturally by soil-dwelling bacteria like Streptomyces. Streptomyces are thought to produce many antimicrobial compounds in the environment, but in the lab, they only usually make a few. This means many more antimicrobial molecules remain to be discovered from Streptomyces if we can find ways to switch on these 'silent' pathways in the lab.

This project will use genetic engineering to switch on the production of antibiotics in Streptomyces formicae, a new strain isolated from the nests of Tetraponera penzigi plant-ants. S. formicae is a talented strain, with the potential to produce many antimicrobial molecules. So far, only one has been characterised; a new family of antibiotics called the formicamycins which are potent inhibitors of resistant microorganisms. By deleting the genes responsible for formicamycin production, we have shown that S. formicae starts to produce previously 'silent' compounds, including more new antimicrobials that have activity against resistant microorganisms. In this fellowship, I will seek to characterise these new antimicrobials and determine their clinical potential. I also aim to understand how the antimicrobial molecules are made by S. formicae and why deletion of the formicamycin pathway induces the production of these previously silent molecules. By understanding how these silent pathways are switched on, we can determine whether the same approach could be used in the many hundreds of other Streptomyces strains isolated across the globe, facilitating the discovery of many new antimicrobial molecules.

Technical abstract
New antibiotics are urgently needed to combat growing incidences of antimicrobial resistance. Streptomyces are a well-known source of antimicrobial compounds. In recent years, many new strains of Streptomyces have been isolated from under-explored environments. Whilst these strains are known to encode new antimicrobial compounds, many are not produced under standard laboratory conditions, meaning they remain unidentified.

This work will focus on identifying bioactive metabolites from the new strain, Streptomyces formicae, which encodes more than 40 novel biosynthetic gene clusters (BGCs). Currently, only one of these, the formicamycin (for) BGC, has been characterised. Recently, we showed that deletion of the for BGC induces the expression of previously cryptic BGCs, including a novel non-ribosomal peptide synthetase (NRPS). The product of this NRPS can be isolated and has potent activity against Gram positive pathogens including methicillin-resistant Staphylococcus aureus. The new compound will be structurally characterised using HPLC, high-resolution MS and NMR, and its antimicrobial activity assessed against the range of indicator strains available in the Hutchings laboratory. In addition, whilst the production of the new peptide is abolished in a double for + NRPS deletion mutant, this strain still has significant bioactivity, indicating more compounds remain to be discovered. New BGC(s) identified in the work will be characterised in detail, including assigning functions to putative biosynthetic and regulator genes using a variety of in vivo and in vitro techniques such as genetics, metabolomics, ChIP-Seq, coIP and SPR. This work will lead to the identification of new bioactive metabolites, assign functions to novel genes and pathways encoded by S. formicae and will shed light on how deletion of pathways can be used to switch on the production of cryptic molecules, facilitating future antibiotic discovery projects.